JPI Urban Europe SUGI - Formulating sustainable urban FWE strategy by optimizing the synergies between food, water and energy systems

The SUNEX project establishes an integrated modelling framework of advanced tools to model and assess the FWE systems' demand and supply sides and capture their interdependencies through a nexus view that endorses sustainable and efficient solutions for energy, water and food supply for urban regions - of city and surrounding peri-urban areas. The FWE-Nexus concept will serve as central approach to ensure coherent solutions on sustainable use and management.

Cities show high resources consumption per area, but small per capita impacts. Among the diverse interaction effects between urban FWE systems selected effects prove to be of high importance due to their significance in capturing the FWE interlinkage and the expected synergies maximization. This implies groundwater pumping for irrigation and other municipality use, water desalination to produce table water in dry zones, waste water treatment and reuse for plants irrigation (inside cities) and fertilizer production; and food waste converting to biogas and organic fertilizer (e.g. for urban gardening).

SUNEX will be applied in the cities Berlin, Bristol, Doha and Vienna, reflecting different socio-economic and climate characteristics and addressing local and remote resource uses among the full FWE supply chains. Starting from the current situation and in co-design with local stakeholders and urban policy makers, future evolution of urban FWE demand and supply will be projected based on consistent scenarios reflecting the prospective future socio-economic and technological development of the considered cities. Moreover, seven selected SDGs are addressed and existing trade-offs and synergies will be identified to ensure inclusive sustainable urban FWE strategies. The scenario results will be analysed to identify possible implementation measures for improvement.

In co-creation with stakeholders and decision makers policy guidelines for the design of sustainable FWE strategies and governance for urban areas will be formulated.

Potential impact
SUNEX aims to improve the impact on sustainability development regarding FWE consumption via an optimization of the FWE intelligence. This is based on sophisticated modelling framework, co-creation of knowledge regarding decision making on strategies and implementation measures, applicable at the city and regional scale.

Local impact: SUNEX will achieve sufficient impact through proactive engagement of food, water, and energy sectors in the co-production of integrated strategies making use of the diverse skills and disciplines of the consortium composition including scientific partners and an SME. Local stakeholders and administrative bodies are prepared to collaborate as documented. Specifically, the project aims to generate broad impact for different administrative, societal and market communities at different levels:

In city-regions, the project collaborates with stakeholders in co-production of collaborative scenario development, targeted to regional demands and knowledge gaps.
Innovative solutions will be tested by an SME (ROC Connect) and a research organisation (QEERI) concerning their applicability, transferability and scalability in the market.

General impact: The proposed case studies Berlin, Bristol, Vienna and Doha cover a broad range of local supply and demand situations with specific requirements and synergetic potential of the food, water and energy subsystems. Thus, the project results (FWE scenarios, local stakeholder contributions on optimization measures) aim at the design of local strategies and the effective solutions for optimizing resource efficiency, which are applicable also beyond the selected case study regions. This will be encouraged through:

Information sharing through a dashboard tool providing data, strategies and good practice examples
Distribution of project experiences and knowledge across different metropolitan regions via the Peri-urban Regions Platform Europe (PURPLE, see LOI) and Covenant of Mayors.

Please see Pathways to Impact document for further information.